Professional Hybridisations and Epistemic Practices of Cryptocapital. An Ethnographic Investigation of Cryptoasset Firms.

Cryptoassets (CA) and distributed ledger technologies (DLT) are seen as key to FinTech, to the digital economy, and to new forms of capital. Yet, they cannot exist without computer engineers and finance professionals continuously working together within particular assemblages of computer hardware, software, or access to power sources and to exchange networks, among others. These configurations of technology, expert knowledge, and socio-professional relationships constitute specific trading zones, where two very different knowledge fields, with different paradigms, collaborate with each other and exchange expert knowledge in a sustained and continuous fashion. We can broadly distinguish two trading zones: the trading zone of accumulation, where CAs are generated (e.g., "mines" and "mining pools") and the trading zone of circulation, where CAs are circulated and traded against each other and against other assets (e.g., lightning networks and trading platforms). The challenge addressed by the project is to investigate what happens within these two trading zones with respect to: collaborations and the exchange of expert knowledge; how this exchange impacts the production of new knowledge; the forms of this new knowledge; the professions involved (computer science and finance, respectively). For instance, do we see new forms of hybrid knowledge emerging out of the exchange, combining computer engineering expertise with financial expertise? Or do we see software developers acquiring just an understanding of the financial vocabulary, and the other way around? These are important aspects, because without an exchange of expertise CAs could not exist: yet, we do not know how exactly this exchange takes place, how it impacts the expertise of each domain, whether new kinds of knowledge emerge out of it, how the boundaries (or jurisdiction) of each profession are impacted, and how this knowledge impacts the valuation of CAs, and the valuation of CA firms themselves. We also do not know how computer scientists and finance professionals in CA firms project their professional futures in relationship to society and in relationship to the evolving digital economy. These three aspects are also relevant, among others, with respect to how cryptoasset firms are regulated, how professional bodies and firms understand the needs and challenges of their workforce, the competitiveness of CA firms, and how education providers should respond to such needs. (For instance, do we need computer science courses on finance programmes, and vice versa? Do CA firms in different regulatory regimes evolve different types of collaborations?) The project addresses these questions through a multi-sited, globally oriented ethnography of professional collaborations between computer engineers and finance professionals within two trading zones: accumulation and circulation of CAs. Its research objectives are (1) to investigate specific forms of collaboration within CA firms and how they impact the knowledge production in these firms; (2) to investigate how this knowledge shapes the valuation of CAs; (3) to investigate how participants project professional futures, and the future of cryptocapital in relationship to broader social futures. The project's main research questions are: (1) what are the epistemic configurations of cryptocapital trading zones? (2) What valuation practices emerge in these trading zones? (3) What professional and socio-cultural imaginaries emerge in these trading zones? The project answers these questions by means of ethnographic observations, interviews with computer scientists and finance professionals, and document analysis from CA firms in both trading zones from the UK, US, Japan, Hong Kong and China. This approach is motivated, among other things, by the different CA regulatory regimes in the abovementioned locales and by the geographical concentration of CA, with implications for understanding globally the dynamics of CA firms and expertise.

Potential impact
The project is relevant for policy makers and regulators, professional bodies in the blockchain industries, higher education providers, and the public at large. The project will engage with these stakeholder groups in systematic and specific ways over the duration of the project and will continue providing insights in the post-project period as well. The project is relevant for policy makers and regulators because it investigates professional collaborations under different regulatory regimes; these have consequences for the evolution and competitiveness of firms, their international reach, and the organisation of their global activities. By analysing professional collaborations within CA firms in the UK, US, Japan, Hong Kong, and China, the project can gain valuable insights for regulatory policies in the UK. Beneficiaries here include the All-Party Parliamentary Group on blockchain (APPG) and the FCA Cryptoasset Taskforce. We plan ongoing impact activities, as well as targeted ones. Ongoing activities: (1) we will share research results with the APPG and the FCA quarterly over the duration of the project; (2) we will incorporate feedback from the APPG and the FCA into the ongoing project; (3) we will share papers in advance of submitting for publication; (4) we will invite representatives of the FCA and the APPG on the advisory board of the project. A member of the APPG community is on the advisory board (Dr. Luke Riley, KCL). Targeted activities: (5) we will organise a one day workshop with policy makers and regulators (FCA, APPG, HMT, BofE) in the final year of the project; (6) we will contribute to white papers where required. A second group of stakeholders is represented by professional bodies such as Crypto UK, CFA, JVCEA, JCBA, FTAHK. They will benefit from the project by (1) gaining better understanding of their workforce and the evolution of relevant professions; (2) the needs of relevant professions; (3) the possible challenges raised by collaborations within CA firms; (4) possible ways to overcome these challenges; (5) a better understanding of their member firms in an international context; (6) an evaluation of the firms' competitiveness in relationships to regulatory regimes. We plan continuous and targeted impact activities. Continuous activities: (1) sharing insights from the project on a quarterly basis and distributing draft papers ahead of publication; (2) incorporating feedback from these bodies into the ongoing project. Targeted activities: (3) making presentations of research results over the project duration; (4) contributing to white papers as requested. A third group of stakeholders is professional associations of research universities involved in blockchain, such as IC3 and ABS. The project will provide insights into the educational requirements necessitated by successful working collaborations in CA and blockchain firms. Members of IC3 sit on the advisory board of the project. We plan the following impact activities: (1) presentations of the project's questions and results at meetings of the IC3; (2) organising a debate session on CA and blockchain educational challenges at the ABS conference during the project. The fourth stakeholder group-the public at large-will benefit from the project by a better understanding of how the digital economy impacts professions. They will also understand better how professionals in these firms situate themselves with respect to and understand the future of society. Planned impact activities are: (1) dissemination of insights via project blog, twitter account, and website of the FinWork research centre; (2) dissemination of insights on external blogs (e.g., Public Books, Campaign for the American Reader); (3) dissemination through media (e.g., Thinking Allowed, iMoney); (4) ethnographic monograph with the University of Chicago Press.